Newcastle University and Engie Services Limited

To improve the commercial outcomes of external and internal project portfolios via the application of data analytics, statistical and machine learning capabilities in order to prioritise resources effectively.